Li-Sulfur Battery Design & Development

"We need to understand the underpinning science of Lithium-Sulfur (Li-S) battery technology and key features of graphene-based nanocomposite structures, which has exhibited appealing potential due to its surface area, thermal and electrical conductivity, and chemical stability.

We need to develop a methodology to optimise the composites, resulting in the minimisation of active material loss and the improvement of electrochemical performance in Li-S batteries."